The Art of Cultural Exchange: Translation and Transformation between the UK and Brazil 2014-16

Cultural exchange is an important means by which nations and communities translate themselves and are in turn translated by others. This research proposes an investigation into cultural exchange as an act of translation. It will focus on the transformations sought through the exchange of artists, artistic production and artistic methodologies. With the support of British Council and Arts Council England, THE ART OF CULTURAL EXCHANGE forges a research collaboration between QMUL and the Federal University of Rio de Janeiro that will map the current terrain of Anglo-Brazilian cultural exchanges. With a particular focus on UK exchanges with arts organizations emerging from Rio de Janeiro's peripheral urban territories, the research will extend analysis of how innovations in the social technologies of the arts seek to translate the city and transform lives.

The research project will ask what happens when artists translate ideas and practices from one cultural context to another: what gets lost and what gets learned in the adaptation? How are those who make the translations themselves transformed? How mutual is the act of translation and how sustainable is the process of transformation? If translation is, as is often said, a betrayal then how do we understand and evaluate the importance of the gaps and losses that open up during the process?

Through a mapping of Anglo-Brazilian arts and cultural exchange projects produced during the transition between two stagings of the Olympic and Paralympic Games (2012-2016), this project will research how we can create new ways of practising the art of cultural exchange. In the context of an intense interest in creating new cultural dialogues with Brazil in recent and coming years, this project will ask how the UK and Brazil translate each other inflected through cultural exchanges mediated by voices from the periphery. THE ART OF CULTURAL EXCHANGE will investigate how the emergent 'interpreters' and intermediaries of Brazil's own peripheries are engaged in a process of translation through cultural exchanges that can re-interpret UK social realities. The translators in this instance will include young artists and cultural activists emerging in Rio de Janeiro through a series of arts-based projects in favelas and peripheral communities, who will be direct participants in the research process. It will also link these particular artists, organisations and movements to other peripheral Brazilian cultural manifestations, both contemporary and historic.

The research will offer an opportunity to examine processes of cultural exchange involving Brazilian arts practitioners collaborating with a range of UK arts organisations, as they seek to translate ideas, ideologies and forms of knowledge into new contexts. Arts and cultural policy debates in the UK over the last decade have struggled to resist a dualism in which the need to maintain the aesthetic 'excellence' of the artistic endeavour is pitted against the search for a new social purpose and value for the arts. This proposed research project will connect to, build on and contribute to those debates, investigating how radical Brazilian ideas and practices can bring fresh perspectives, alternative frameworks and different ways of working. The investigation will be a collaboration between academics, artists, policy makers, social and cultural agencies to discover other models for cultural exchanges. It will open up the possibilities of different approaches and methodologies for UK arts organizations and policy makers, and aims to contribute to the strengthening of cultural and academic dialogues between Brazil and the UK. THE ART OF CULTURAL EXCHANGE looks to the peripheral urban territories of Rio de Janeiro for an exchange that offers new ways to translate our own values and experiences in the UK, providing a challenge to ideas that characterise so much of our own cultural debates and perhaps by extension the very idea of translation itself.

Potential impact
Governments: DCMS and the Brazilian Ministry of Culture have created a framework for arts and cultural exchange between UK and Brazil (MoU 2010). This research will contribute to understanding how ideas and practices can be more effectively shared, circulated and transmitted under this cooperation. Heritage (PI) has advised both governments on the ways in which the UK and Brazil can collaborate in the development of new knowledge and understanding in relation to cultural policy, and this research project will extend the ways in which they can create effective shared initiatives. International cultural initiatives developed by the Greater London Authority and LOCOG have facilitated engagement with Rio de Janeiro to build the legacy of 2012, and this research will seek to enhance new strategic collaborations with the cultural secretariats of the state and municipal governments of Rio de Janeiro.
Public sector: British Council, Arts Council England and the Brazilian National Foundation for the Arts/FUNARTE & Ministry of Culture have all expressed strong support for this research as a means of interrogating their own practices in the anticipation that it will contribute to the development of new and more effective ways of initiating and nurturing cultural dialogue. Through their close links with the cultural teams of the Public Olympic Authority (APO) and the Organizing Committee of the Olympic and Paralympic Games (Rio2016), the research team will establish at least one case study that is linked to the Olympic and Paralympic cultural dialogue between London and Rio in order to enhance understanding of the ways in which cultural exchange is inflected and mediated within the wider context of global mega-events. It will also encourage the establishment of international cultural exchanges that extend to and include peripheral communities and territories within the Olympic and Paralympic cultural programme.
Third Sector: UK-based charitable trusts and foundations that promote international cultural programmes (such as the Gulbenkian, Clore Duffield, Jerwood) are often the most active and agile in investigating new ideas and practices. The PI and People's Palace Projects (arts-based research centre and charitable organization at QMUL) work closely with third sector cultural institutions and invite senior representatives to contribute to the proposed seminars. Further circulation and transmission of the research will be encouraged through the trusts and foundations' own mechanisms of dissemination and debate.
Arts organizations: At least 12 arts organizations in UK and Brazil will be directly engaged through the 6 case studies, benefiting from the new understanding within their own practices and the comparative learning with other organizations engaged in parallel processes. Further arts organizations will participate in the 2 seminars and the research will be promoted widely across the arts sector through the networks of the Arts Council England, British Council and FUNARTE (who have offered infrastructural support for the research and its dissemination).
The media: Traditional UK media (newspapers, radio and television) will be actively looking for legacy links between London and Rio de Janeiro in 2016, and the PI will work closely with the QMUL communication team to enable access by journalists to stories and ideas emerging from the research. Many of the artists and cultural thinkers from peripheral territories (UK/Brazil) are extremely active agents in social media and will be transmitting and circulating ideas and provocations throughout the research process.
Local communities: The research is focused on translating processes by which Brazilian peripheral arts organizations transform their communities through becoming new intermediaries and agents in the transmission of knowledge. The impact of this research on a wider public in the UK will be through the translation of these practices through the process of cultural exchange.